Anti Cola

We aim to create a carbonated drink aimed at the youth market with black ant extract, which has been used in China for cooking for thousands of years, kola nut and palmyra jaggery, a natural organic powder from the palm tree which has a caramel taste. Most fizzy drinks contain more refined sugar than doctors recommend we consume in a whole day which is creating an obesity epidemic along other health problems. The three ingredients we have chosen for this drink are bursting with vitamins and minerals and have no refined sugar. We believe could appeal to the youth market with the right branding and help to contain the problems that most fizzy drinks cause.